MICA: Health e-Research Centre

The Health e-Research Centre (HeRC) will turn under-used electronic health data in Northern England into new knowledge and improved healthcare. The under-used data sources include NHS and health science databases. HeRC will develop Health Informatics (HI) methods to clean up and link up the different data sources in ways that give a bigger picture of patterns of health and how patients respond to treatments. As well as linking data to data, HeRC will link data, analytical methods and experts together in order to make more timely and accurate findings.

HeRC seeks to unlock the potential in the current islands of data, methods and expertise by joining them in three streams of work: 1) researching and developing HI methodology to make linked health data more available for analysis; 2) applying HI and related methodology, such as computational statistics, to solve previously intractable health science and service questions; and 3) training a new cadre of health informaticians to drive their methodology and its support of cutting-edge research.

In contrast to data captured purely for research, data generated during the provision of healthcare are incomplete, inaccurate and subject to variation in recording. HeRC will explore the effects of patients and clinicians recording health and healthcare information together, for example where patients have on-line access to their GP records. HeRC will also prepare for the deluge of patient reported data from technologies such as smartphones.

The practical questions that researchers face when using health records will be addressed, for example: Which data are available and where? Do I have permission to use the data? What can I learn from other who used similar data? Software will be developed to provide a research environment that embeds key methods so that they can be learnt and used. The research environment will also embed datasets, making them discoverable, whilst maintaining high standards of information governance.

Five research programmes will maximise the value of using linked health data for research: The CoOP (Co-producing Observations with Patients) programme will consider how technologies can be made sufficiently 'engaging' for patients to use them frequently enough to provide important signals that are missing from usual healthcare records. The MOD (Missed Opportunities Detector) will enable linked data to be used to answer questions such as "for these patients who were admitted to hospital with a heart attack, was a prevention opportunity missed somewhere in the system, in public health, general practice or more specialist care?" Such information can be used to target resources to where a community needs them most. The SEA-3 (Scalable Endotypes of Allergies, Asthma and Andrology) will use HI and advanced statistics to help identify patients who appear to have a different form of asthma etc. where different kinds of prevention or treatment are needed. The DOT (Diabesity Outcome Translator) is about speeding up the answering of important questions by getting researchers in different places to work on different kinds of linked data together at the same time - tackling questions such as "what is the cancer risk of common drug treatments for diabetes?". The FIN (Feasibility Improvement Network) will look at how clinical trials for testing new treatments can be better planned so that the numbers of people who actually take part over a particular time period match the estimates that are made using linked data before the trial starts.

To deliver HeRC, the consortium will integrate Northern England's top centres for statistics at Lancaster, public health at Liverpool, computer science at Manchester, and health economics/services research at York. This integration will extend to the NHS, building on a promising model (NHS e-lab) of patient, public and community involvement in the trustworthy reuse of health data for research.

Technical abstract
The Health e-Research Centre (HeRC) will turn under-used electronic health data in Northern England into new knowledge and improved healthcare. The data sources include NHS and health science databases. HeRC will develop and apply Health Informatics (HI) methods to harness these disparate data sources through three streams of work: 1) researching and developing HI methodology to make linked health data more available for analysis; 2) applying HI methodology to solve previously intractable health science and service questions; and 3) training a new cadre of health informaticians to drive the methodology and its support of cutting-edge research.

In contrast to data captured purely for research, data generated during healthcare are incomplete, inaccurate and subject to variation in recording. HeRC will develop ways to improve data capture, including patient reported outcomes, and to handle variations in recording. Questions researchers face when using health records will be addressed, e.g.: Which data are available and where? Do I have permission to use the data? What can I learn from other who used similar data? Software will be developed to provide a research environment that embeds key methods so that they can be learnt and used. The research environment will also embed datasets, making them discoverable, whilst maintaining high standards of information governance.

Five research programmes will apply HeRC's methodology to cutting edge uses of linked health data across a spectrum of public health, clinical and health policy problems.

To deliver HeRC, the consortium will integrate Northern England' leading centres for statistics at Lancaster, public health at Liverpool, computer science at Manchester, and health economics/services research at York. This integration will extend to the NHS, building on a promising model (NHS e-lab) of patient, public and community involvement in the trustworthy reuse of health data for research.

Potential impact
Commercial private sector beneficiaries: HeRC involves companies from three sectors: life science, information and communications technologies (ICT) and management consultancy/intelligence. For the life science sector, HeRC is set to reduce the cost of clinical trials through more accurate feasibility analysis, better design and more efficient recruitment and trial management. HeRC will also help companies to better target their therapies through studying clinical effectiveness with real world data. The NHS e-lab system will enable companies to do more detailed analysis than is possible via the usual in-licensed data: this is achieved by NHS and academic organisations coming together as trusted third parties to perform analyses within clinical information governance. HeRC will provide a suite of software and procedures to help such partnerships to form. This is directly in line with the Government's Life Science Strategy. In years 1-5 HeRC will be able to incorporate and enhance the world's largest open-label respiratory trial, GSK's Salford Lung Study. For the ICT sector, HeRC will provide a real-world system for developing mobile health solutions and health applications of machine learning technologies. Mobile device manufacturers wish to partner with HeRC via the Manchester m-Health Ecosystem in developing mobile health assessment methods. In addition to blue chip companies, there is considerable scope for small to medium sized enterprises in the Northern England to commercialise the intellectual property that HeRC is set to generate.

Policy-maker beneficiaries: At the level of local health systems, policy makers will be able to use HeRC's methods and tools to inform the targeting of resources to the areas of greatest need. Similar techniques could be employed to identify patients at high risk of acute exacerbations of a long term conditions, where early intervention might prevent the exacerbation. At the national level, HeRC tools could be deployed across linked data resources such as those of the NHS Information Centre to reduce the cost and increase the quality of the intelligence the NHS buys for commissioning and quality improvement purposes. At the international level, HeRC is set to work with US and EU colleagues to enable comparable analyses to be run across different health information systems to achieve large-scale semantic interoperability of research using health record data. Within the EU, HeRC will help the researchers using its tools to be compliant with forthcoming directives and regulations.

Public sector and third sector beneficiaries: The data processing methods and tools that HeRC will develop for researchers will meet many of the intelligence needs of public services wishing to make better use of their data. As public services move toward integrated records across primary care, secondary care and social care, data supply is no longer the barrier to information. That barrier is now access to methods and skills to make sense of the very complex data. The HeRC tools will make it easier for public services to share templates for analysis and enrich interpretation of results through networked analysis methods that draw on social computing techniques.

Wider public beneficiaries: HeRC will promote the "citizen scientist" model of involvement. HeRC's methodology will make the uses of linked data more transparent, enabling citizens to see how their personal data is being used in research. The same transparency could help to democratise aspects of decision-making over the development of local public services. In addition, the research HeRC will carry out to improve the capture of patient reported outcomes will help to tune healthcare to achieve the outcomes that matter most to patients.